ADA: Remote Healthcare Monitoring powered by Network Intelligence and Automation

The increasing demand on health and social care services, combined with ageing population and a need to focus on preventative approaches has given rise to the popularity of digital health monitoring and virtual consultations. Despite much encouraging progress made, significant risks and challenges remain in the wider scale adoption of these technologies. It is estimated that over 40% of healthcare organisations expect to recruit staff with new skills to support virtual ward offerings. However, this adds additional workloads to the already over-stretched workforce. As a result, many health and social care providers can only offer limited digital support.

Recognising the urgency as well as the opportunity, ADA-UK focuses on developing and demonstrating a next-gen social care service solution using 5G, AI and AR. We will deliver the ADA healthcare platform, a set of coordinated 5G-enabled healthcare services that employ AI, AR and automation throughout applications and the network to improve user experience and enhance workforce productivity.

This project has the potential to be a catalyst to trigger step changes responding to the urgent frontline healthcare needs building on deep tech innovations from 5G, AI and AR. It can also lead to potential impacts in collaborating nations, helping the partnering British SMEs to develop and accelerate their product and services export readiness.